The Integration and Interaction of Multiple Mathematical Reasoning Processes.

The proposed platform grant will be used to provide essential infrastructure and exploratory activities that will support a portfolio of projects within the overall aims described below.The research aims of the Mathematical Reasoning Group are the automation of mathematical reasoning processes, including their analysis, development and interaction. These processes willinclude: concept formation; theory formation; conjecture making; proof and counterexample finding; the learning of new proof methods and critics; the presentation of proofs and proof search; and the refinement, revision and maintenance of conjectures, representations and theories. A major focus will continue to be on mechanisms for guiding proof search, especially the further development of proof planning, and it will include both formal and `informal' reasoning, for instance diagrammatic reasoning, schematic proof and the use of analogy, abstraction, reflection, symmetry and multi-agent search control. We expect to find applications of this work in formal methods of system design, system biology, commonsense reasoning, and the provision of computational aids for mathematicians. Our work is a unique blend of the techniques of artificial intelligence and theoretical computer science.